Autonomous Fictions: The application of speculative fiction to film and exhibition making to explore alternative economic values in autonomous systems

Through practice-led research, my thesis will engage with speculative-fictions (the artistic creation of alternate-worlds) to interrogate how digital algorithmic and networked-infrastructures (autonomous systems) restructure socio-economic relations.
Questions:
1. Can we identify artistic strategies that mobilise speculative-fiction as a means to critique the operations of autonomous systems within market economies? How can these strategies increase understandings of how autonomous-systems may re-organise the production and distribution of wealth towards new socio-economic value systems?
2. How can the artistic presentation of speculative-fictions act as 'reality producing devices' - helping materialise alternative futures by creating public discourse in the present?
3. What approaches to the application of speculative-fiction can curatorial practice learn from film? How can their application propose new relations between artist, curator and audience?